Plasma Catalytic Enhancement of Gas Phase Reactions - PLACATE

PLACATE is a highly focussed feasibility/concept study that has the objective of adapting a MW-plasma generator to create highly reactive plasma at high pressure. The main aim of the project is to define the engineering requirements of the plasma generator and to determine the operating limits (gas flows, pressure and power). The developed equipment will be used to carry out some basic catalytic studies demonstrating the potential of the technology to enhance gas phase catalytic reactions at increased pressure. The technology will allow activation of inert raw materials such as methane and carbon dioxide at lower temperatures and pressures than are currently required. This approach will provide a technology platform to use these difficult to process materials as feedstock for the production of more useful chemicals and intermediates.